Novel Sensors for Wind Turbines

The project is involved in the development of a specialised sensor for wind turbine applications. The development of this sensor will allow for improved monitoring of the turbine, leading to a reduction in O&M costs.